Digital Tools in the Service of Difficult Heritage: How Recent Research Can Benefit Museums and their Audiences

This proposal sets out to realize unanticipated impacts of the AHRC 'Cultural Value' project AH/L014424/1 'Experiencing the Digital World: the Cultural Value of Digital Engagement with Heritage'. We will work with the National Holocaust Centre, the Thackray Medical Museum and the Science Museum to realize the practical potential of the original project's findings on the ways in which digital tools can support the co-production of museum exhibitions and resources with diverse audiences. While this potential was uncovered during the original project, we now seek to test how this might work in practice. Our three partners, all of which were involved in the original project, are currently redeveloping their digital strategies in the light of our research findings, with the aims of broadening the demographic range of their visitors, and seeking new and better ways to engage visitors, particularly in the exploration of 'difficult' histories, challenging subjects and traumatic experiences. Our follow-on funding project will allow our partners to achieve these aims, ensuring that they realize the full impact potential of our original project in a way that could not be attained on their own. Moreover, it will also generate synergies with other areas of expertise within the academic team, not explicitly invoked in the original project, that will significantly enhance its reach in ways we had not previously envisaged. The National Holocaust Centre is currently focused on working with ethnically-diverse groups of primary-school children to explore the legacy of the Holocaust in contemporary debates on social discrimination and prejudice. The Thackray Medical Museum is developing a new exhibition on childbirth and its attendant risks, which it wishes to be informed by the experience of its visitors. The Science Museum is looking to work with disabilities support groups on an exhibition about the impact of the First World War on our understanding of disability and mental illness. We will work with each museum to exploit the potential of digital engagement to co-produce an online exhibition and supporting digital materials with appropriate community groups that the museums are seeking to reach, while also providing an opportunity for each to learn from the experience of the other museums involved in the project. These cases can provide valuable insight into how digital technologies can transform our engagement with heritage: lessons which can prove useful for other museums, galleries and heritage organisations seeking to open their curatorial strategy to new approaches, ideas and experiences.

Potential impact
This project will be able to maximise the impact of our original Critical Review (CR), because the planned activities have been designed with our partners and with the needs of the three community groups in mind. This funding will allow us to work with our partners to develop training opportunities and resources around digital engagement. A principle finding of the CR was that there was an urgent demand for better training and more effective and affordable tools through which to engage with different communities. Furthermore, the CR highlighted an important opportunity for heritage professionals to better engage with marginalised communities through digital tools, and thus to close the broken feedback loop originally identified by Simon (2011). This project will help our partners, and other professionals and institutions achieve these aims. It also draws on the wider research expertise of the team on the holocaust (Cooke); childbirth/family (King); and medicine/disability (Stark), thus creating a dual source of impact: the original CR and the wider research of the project team.

The principal beneficiaries for this project are as follows:
1) Our partners
Close collaboration with our three partners in designing and delivering this project will ensure the maximum impact of this research. As outlined in the Case for Support, each of the three investigators will work closely with one of our three partners, with the RA providing support and continuity across all three parts of the wider project. After initial training for those involved, each partner will create a digital exhibition through co-production with a community group, based on a difficult or controversial topic. Each will use the tools developed through the 'Pararchive' digital resource in both the process of engagement and the final outcome. Furthermore, each partner institution will develop their digital and coproduction/engagement strategies in light of their individual projects, which are also designed to be pilots for future work. These partnerships will lead to direct impact from the findings of the CR on our partners' practices, as well as secondary impact on the visitors to, and users of, the exhibitions and resources developed.

2) Three community groups
Each partnership involves co-production work with a local community group, who will also benefit from this project. Cooke and the National Holocaust Centre will work with teachers and students from primary schools in Manchester, Leeds and Nottingham; King and the Thackray Medical Museum will work with local parents from diverse backgrounds who have experienced a range of birth outcomes; and Stark and the Science Museum will work with representatives from military disability groups. In each case, participants in the co-production process will learn about the work of our partner organisation and the Pararchive resource, and have the opportunity to shape the content and practices of the heritage institution in question. In each case, the wider constituency or community group participating in the project will also benefit by being better represented within the partner organisation. Local community groups will also be able to see how their voices are being represented within this setting through the co-production process, which in itself will be publicized, ensuring visitors to these museums, and the community groups particularly, do not come up against the broken feedback loop problem identified by Simon.

3) A wider audience of heritage and museum professionals (and their visitors)
Through the end of project CPD event and production of a briefing paper for heritage professionals, there will also be a benefit for the sector as a whole. The international networks of the project team and our partner organisations means that the best practice of this project can be disseminated globally. Our website will also allow us to disseminate findings and best practice as widely as possible.